Next generation meeting efficiency

Combine AI will deliver an ambitious R&D project that will design, develop and evaluate new innovative components to augment its existing meeting assistant product.